Archives, Assets and Audiences: new modes to engage audiences with archival content and heritage sites

The arts and humanities have a strong tradition of building, maintaining and using archives as part of their research. The creative industries also exploit archives, but refer to them as databases of assets from which they generate experiences for public audiences. In turn, social media now enable these audiences to contribute back to archives by commenting, tagging, annotating and uploading their own media.

Our proposal addresses the potential for a productive collision of archives, assets and audiences to the benefit of all concerned by bringing together academics with the creative industries, and engaging both with diverse audiences. In order to drive this vision forward, we will focus on industrial heritage as a target sector of the creative industries, specifically on the three themes of i) enlightenment and innovation; ii) cultures of work, welfare and play; and iii) the rise, fall and re-invention of industry. This focus builds on the rich heritage of our region; the expertise of our three university partners, Nottingham, Leicester, and Nottingham Trent; and the interests and resources of a wide network of industry and cultural partners.

Our objectives are to engage external partners, grow our capacity for knowledge exchange, deliver a portfolio of demonstrator projects, and ensure the future sustainability of our approach. We will achieve this through a year-long programme of engagement activities (theme launch days and a final symposium); mobility and training activities (knowledge exchange fellowships and student internships); feasibility projects; and sustainability activities (ingenuity and reflection workshops). As part of our programme we will work with the REACT Hub in particular to complement their Heritage Sandbox currently underway but which will have concluded by the start of our programme. The Director of REACT, Prof. John Dovey, will sit on the steering group to aid complementarity and shared learning.

Potential impact
Our proposal is fundamentally about enhancing the impact of research by promoting new forms of engagement with the creative industries, cultural institutions and public audiences. In the short term, this impact will be felt by our network of partners who include: British Film Institute, Broadway Media Centre, Derby Museum, Derwent Valley Mills World Heritage Site, East Midlands Oral History Archive, Leicester City Council Museum Service, Leicestershire County Museum Service, Leicestershire County Record Office, Media Archive Central England, National Trust (Workhouse property, Southwell), Nottingham Contemporary, Nottingham Museum and Gallery Service, and the SME Time/Image. The impact will be delivered through our various partner engagement, mobility and training, and feasibility activities. Longer term impacts will be felt across the wider creative industries, while there will also be cultural and societal impacts through richer public engagement with heritage, visitor attractions and archives.